PCM Display Freezer

The project is to apply Phase Change Material (PCM) technology to create a mobile unit that allows frozen produce to be displayed, and not just stored, in situations where power to operate standard refrigeration systems is not available.